Coventry University and Duck Tours Limited KTP 24_25 R3

To develop a user-centred approach to capture the experience of tour operators and their passengers of an electric amphibious vehicle in the waterway tour business and to embed these requirements in a digital design which is fully embedded within Duck Tours agile production environment.